A Taxonomy of Implicit Bias for Moral Considerations

The moral disagreement over implicitly biased actions (IBAs) - actions which indicate automatic and subconscious biases - means that, despite a growing empirical literature, there are few recommendations which can be made for the legal handling of such actions. I treat implicit bias as several distinct phenomena, mapping the most convincing aspects of the conflicting moral accounts onto these distinct phenomena to make recommendations for legal practices. This involves developing ways to identify the variety of an IBA, and a taxonomy which accounts for whether agents are morally responsible for each variety of IBA.